Inverse-design of quantum photonic devices integrating single-photon emitters

This project aims at implementing inverse-design approaches to develop novel quantum photonic devices embedding single-photon emitters. In particular, the student will work on the design of dielectric cavities and waveguides for the low-loss propagation, interferometry and detection of quantum light emitted by semiconductor epitaxial quantum dots. The goal will be the realisation of novel devices where non-intuitive distributions of air holes or etched patterns allow the strong confinement of light or the de-multiplexing of light at different wavelengths or polarisations. Such devices would be key in the development of on-chip interferometry for quantum computing and communications.